M2SRM

The electrification of road transport enables lower carbon emissions. However, conventional motors are not optimised for both weight and cost. This project aims to develop a new variation of switched reluctance machine that has the potential to meet both requirements. The power electronics required will be co-developed to ensure an integrated cost effective package. This project has the potential to make a significant impact on the cost reduction of electrified vehicles.